Diabetic wound treatment device

The development of a portable wound healing device specifically for the treatment of diabetic
leg and foot wounds within the community. This novel approach to wound healing is designed
to allow patients greater ability to manage their wounds whilst reducing the burden to the
healthcare providers and simultaneously increasing the patient’s well-being through greater
independence and mobility.
The device is intended to be very simple to use and cost effective to produce which is
achieved through a range of innovative design features.